TECwomen CIC - CyberUPLIFT

TECwomen CIC Launches cyberUPLIFT to Empower Women in Cybersecurity

We are pleased to announce the launch of cyberUPLIFT, an innovative programme developed by TECwomen CIC to empower women and underrepresented genders in Cornwall to explore careers in cybersecurity. This initiative is made possible through the generous support of the Cyber Local Fund, enabling us to expand our efforts to break down barriers and create inclusive opportunities in the tech sector.

Building upon the success of our award-winning digitalUPLIFT programme, which has empowered over 150 women, cyberUPLIFT aims to provide participants with the skills and confidence necessary to thrive in the cybersecurity field. The programme will serve as a vital resource for those looking to pivot into a high-demand career that is both exciting and essential for the future of technology.

**Programme Overview:**

**cyberUPLIFT** is structured as an 8-week programme specifically designed for women and underrepresented genders aged 18 and older. Participants can expect the following components:

* **Flexible Learning Format**: The programme features online lessons available at participants' convenience, alongside scheduled mentoring sessions and in-person workshops to accommodate diverse learning styles.
* **Confidence Building**: We will address common barriers such as imposter syndrome, providing essential tools to enhance self-confidence among participants. Research indicates that these challenges often hinder women and gender minorities from pursuing careers in tech.
* **Understanding Cybersecurity Roles**: Participants will gain clarity on various roles within the cybersecurity landscape, allowing them to identify how their existing skills can translate into this dynamic field.
* **Pathways to Cybersecurity Careers**: The programme will highlight educational opportunities, training pathways, and job prospects within cybersecurity, fostering a clear route into the industry.
* **Mentorship**: Each participant will be paired with an experienced mentor in cybersecurity, offering personalized guidance and support throughout their transition.
* **Work Experience Support**: TECwomen CIC is dedicated to facilitating work experience opportunities with local employers in Cornwall, thereby enhancing participants' practical skills and industry connections.

As a trailblazer in promoting opportunities for women in Cornwall, TECwomen CIC is excited to embark on this journey with cyberUPLIFT. We aim to create a pipeline of highly skilled individuals ready to meet the demands of the cybersecurity sector. By investing in this programme, we are not only fostering individual growth but also contributing to the advancement of diversity and inclusion within the tech industry.